Commercial viability of a new method of manufacturing 'real' single layer Graphene

This project is to assess the commercial viability of a new method of manufacturing Graphene.
Graphene is a single layer of carbon atoms and was discovered by Nobel Prize winning scientists at the University of Manchester in 2003. It has been called the ‘miracle material’ with incredible properties, orders of magnitude stronger than steel and more conductive than copper. Graphene has great potential for practical use in high value electronics for a wide range of applications.
However, so far, it has proved difficult to manufacture Graphene on an industrial scale.
London Graphene Ltd (LGL) has been set-up to develop and exploit a new scalable low-cost method of manufacturing high quality Graphene. This Proof of Market study is to assess its market potential in two promising application areas, namely ultra-capacitors and flexible touch screens. To help understand the potential of our method, the study will also compare our product against graphenes produced by other manufacturing methods.